Krowd 9 Limited - Cloud based mobile computing platform

Krowd 9 is developing a platform that brings the benefits of cloud computing to the users of
existing and future mobile devices. Our platform allows content publishers to construct and
run ‘virtual’ applications on central servers at the heart of the Internet. These ‘virtual’
applications can then be accessed and controlled from any mobile device, anywhere in the
world. Our specific objective is to harness this technical innovation to deliver functionality
and services normally associated with high end smartphones to the mass market of feature
phone users in developing countries.
These individuals constitute the largest segment of mobile users (c.4bn). For most of them
their mobile phone is their only access to digital information and entertainment. With the
rapid take up of data connections in places such as India, Indonesia, Brazil, Nigeria… the
infrastructure to provide the next generation of services is in place. Krowd 9’s platform will
realise the commercial opportunity this affords.